Sentiment

It's not what you say, but how you say it. This is the limiting factor preventing automatic review of financial service calls, to ensure products are fairly sold, customers are well informed and vulnerable individuals are protected. But, although software can effectively analyse written text, conversations (from recorded audio) remain extremely challenging. Analytical programs are hindered as a significant proportion of the communication within conversations is the result of way something is said (ie. the paralinguistic features ) rather than solely the words that are used. Consequently, manual review of financial service calls are required to ensure advice to consumers is accurate. This protects both organisations and consumers in cases of non-compliance, but is costly and time consuming. These costs are ultimately passed on to consumers in the form of higher priced services. In this project we will develop a new software application (Sentiment) which will enable the automated review of financial service calls. Sentiment will protect employees and customers, lower operating costs and further build consumer trust in the financial service industry.